EnzyBond Project - Enzymatic Cellulose Moulding Project

Pulpex is committed to achieving net-zero emissions, and this project aims to use enzyme treatments to improve the stiffness, strength and detail of paper fibres for moulded recyclable materials. The goal is to produce sustainable paper components by enzyme-based processing that will replace plastic parts, like the threaded piece between a bottle and its lid.

Building on a previous project that developed paper lids, this new project focuses on creating a strong, sustainable threaded fixing mechanism for paper bottles using enzyme-enhanced cellulose. This effort combines the expertise of Bangor University in fibre and enzymes, Scitech Adhesives in formulations, and Pulpex in fibre moulding, making it a collaborative UK scientific endeavour.

The main objective is to test whether enzymes can be integrated into manufacturing to strengthen these paper fitments. Currently, plastic fitments are precise, light, and stiff but not easily recyclable. The project aims to improve paper fitments with enzyme additives to match the precision and stiffness of plastic ones, supporting Pulpex's sustainability goals.

Unlike previous projects that used compression moulding and sustainable materials for lids, this project will enhance the mechanical properties of paper-based threaded closures with enzymes. By boosting cellulose cross-linking, the strength and durability of paper solutions will improve, moving closer to fully biogases paper bottles.

The focus is on proving that enzymes can enhance cellulose manufacturing, making it a sustainable innovative, viable alternative to plastic. This project will help bring enzyme-treated paper fitments to market and scale up their production.